Imaging Battery Materials with Coherent X-rays

Multifunctional materials that simultaneously exhibit more than one ferroic property including ferromagnetism, ferroelectricity, ferroelasticity or ferrotoroidicity are of great interest because the different properties may work together in different ways and lead to exciting new potential applications, if we could understand this better. For example, the coupling between magnetic and ferroelectric ordering can be utilised to develop low power magnetoelectronic devices (such as non- volatile magnetic computer memory) where the spin polarised transport of electrons can be used to flip magnetic memory bits. As a result there is a vibrant effort to understand the underlying mechanisms at work in bulk and thin film materials. Often the role of crystal defects and other topological structures remains unclear as (to date) no reliable means exists to image in three-dimensions and observe such effects in real-time. In addition, common Li-ion battery cathode materials such as LixCoO2 (LCO) allow high capacities and reliable cyclability, but suffer from structural degradation over repeated charging cycles.

The aim of this project is to image time-varying correlated phenomena in a range of multifunctional materials. The results will (1) facilitate in identifying new and potentially novel applications for the materials of interest, (2) provide insight into scale-invariant properties of correlated material systems and (3) provide improved performance of battery materials.

To better understand these materials we will use a technique called Bragg coherent X-ray diffractive imaging (BCXDI) without lenses to reveal how novel phases emerge and influence the material properties. The application of BCXDI to the study of multifunctional materials will enable a wide range of next generation technologies that otherwise are inaccessible due to an incomplete understanding of their properties.